McCamley VAWT

McCamley UK Ltd has recently installed a proof of concept 1kW Vertical Axis Wind Turbine (VAWT) which is successfully operating at Keele University. The purpose of this innovation voucher is to assist McCamley in finding a suitable partner who can provide expert advice on energy storage from our turbine so that it can be used in "off-grid" enviroments.